WATERVERSE : Water Data Management Ecosystem for Water Data

The WATERVERSE mission is to develop a Water Data Management Ecosystem (WDME) for making data management practices and
resources in the water sector accessible, affordable, secure, fair, and easy to use, improving usability of data and the interoperability
of data-intensive processes, thus lowering the entry barrier to data spaces, enhancing the resilience of water utilities and boosting the
perceived value of data and therefore the market opportunities behind it. WATERVERSE takes a holistic, interdisciplinary approach in the
water domain, blending together complementary competencies of 17 partners located in 10 EU countries, representing the water domain
with Research organisations (including social sciences experts), water utilities, water domain technology providers and innovation
companies, as well as the technical community that is driving the development of data spaces, thus increasing the resilience of the
water sector and water utilities, as a whole. The project will: (a) Actively engage end-users and stakeholders to assess the main gaps
and challenges the water sector must overcome to effectively be part of and contribute to quality European data spaces; (b) Identify,
extend, and integrate a wide set of data management tools to implement the WDME, based on FIWARE (www.fiware.org) Building
Blocks and comprising tools and methods to ensure security and energy efficiency of the whole WDME; (c) Setup and demonstrate the
WATERVERSE WDME in real environment with relevant and diverse case studies involving water sector stakeholders from 6 countries
(Cyprus, Spain, Germany, the Netherlands, Finland, United Kingdom); (d) Set clear and measurable indicators for assessing FAIRness
of data in water-related data spaces; (e) Ensure the viability and sustainability of the WATERVERSE WDME, as well as its replicability,
scalability and business applicability.